Development of a novel gamma-ray spectrometer for nuclear structure studies

This project revolves around the data analysis of radioactive-ion-beam experiments performed at the RIBF facility at RIKEN in Japan as well as on the construction of a new scintillator array HYPATIA to be used for in-beam gamma-ray spectroscopy at the same facility.

The data analysis part of the work is from experiments employing the HiCARI high-purity Germanium array to study nuclear structure in neutron-rich isotopes around the 78-Nickel region. This region of the nuclear chart has attracted lately great experimental and theoretical interest due to its importance in constraining nuclear structure models as well as in modelling nucleosynthesis in astrophysical processes.

With regards to the scintillator array, the good energy and timing resolution of this new array will be exploited to extract detail gamma-ray spectroscopy and lifetime measurement of nuclear transitions in unexplored areas of the nuclear chart. The new information will provide, for example, information on shell evolution in systems with large isospin asymmetry and will help constrain nuclear structure models in their predictions away from the valley of beta stability.

The proposed new scintillator array uses novel materials (CeBr3 and GaGG) with higher sensitivity compared to the more conventional scintillating materials such as NaI(Tl). Hence, this work does not only open up they way to study previously inaccessible nuclear systems and unresolved transitions but it also helps to understand and optimise the use of these new scintillators, photosensors and associated electronics that can find applications in nuclear security and medical imaging.